Cardiff University and Ocado Central Services Limited

To enhance the routing optimisation system which will allow the optimisation of a country-wide home delivery network for the first time in a commercial environment.